On Line Production of Meat Quality through use of NIR (Near InfaRed)

The challenge to the agri-food sector amidst a growing population is to not only meet demand but to meet consumer demands in relation to quality, public health requirements, sustainability, healthier and novel foods - the project aims to develop viable on-line technologies to quantify meat quality and ensure a more consistent product and as such improve product consistency by optimising pH and temperature declines in the transition from muscle to meat and improve product quality on a consistent basis.